Production of liquid fuels through pyrolysis conversion of low-grade plastic-rich wastes

The technology proposed here will contribute to all aspects of the energy trilemma as well as offering a

community-scale solution for waste management. This project will investigate, process model and validate a

further step being added onto an existing Advanced Thermal Treatment (ATT) plant, post-pyrolysis, which will

enable valuable products to be recovered. These products will include liquid fuels, and the work described

here will build on a process model developed during a round 3 Energy Catalyst project, validated through pilot-

scale pyrolysis trials of specified waste materials. The stored fuels opens up the opportunity of stored fuels for

local use derived from low-value, but ever-present, materials. The objectives of this project are to: 1)

determine the types and abundance of plastics available in feedstocks, 2) model and validate the chemical

composition of the feedstocks and the conversion to condensed liquid outputs, and 3) develop a business case

for commercialisation of the liquid fuels and chemical products in both the UK and in Nigeria. This proving

process will help unlock further investment and ensure that the UK is at the forefront of flexible ATT processes.